Urban oxidising capacity measurements using inert and reactive tracers

By definition, the urban environment is one where many people either live or work. During the course of a day, people will be outdoors for varying lengths of time and be exposed to different levels of air pollutants. During daytime, sunlight can provide the energy needed to produce the hydroxyl radical (written as HO), which is an extremely reactive species that acts like a detergent in the atmosphere, reacting with air pollutants. Therefore, we want to know how much HO there is in the urban atmosphere and how its level changes over the course of a day and from day to day as a function of time of the year. It is possible to measure HO directly using an instrument called FAGE and this has been carried out for some cities in the UK (e.g. Birmingham and London). These data have helped us to understand how HO varies in one location but the instrument FAGE is too expensive to replicate to allow us to make measurements across a city. HO is made and destroyed very rapidly, so a measurement of HO also tells us the ratio of the rate of its production to the rate of its removal and indeed FAGE can also tell us about the rate of its removal. Therefore, we can calculate the rate of production from these measurements, but these other measurements from a number of cities suggest that the rate of production of HO is underestimated based on our current understanding. One possibility is that there are missing sources that we don't know about? Given the importance of HO and other oxidants to urban air quality it is vital to try to work out what these missing sources are.

With this in mind we have developed a new technique to allow us to measure the amount of HO (and other detergents) pollutants encounter as they move through the urban environment. In this way we will be able to build up a picture of how removal rates for pollutants varies across a City as a function of time of day, season, pollution loading etc. We will also be able to estimate how rapidly particles are made in the urban environment and begin to understand what controls their production. Particles can be released into the atmosphere directly, e.g. from car exhausts, (called primary particles) but can also be made in the atmosphere, a so called secondary particles. We want to know more about the sources of secondary particles as we can make reasonable estimates of primary particle sources. Particles are known to be bad for air quality and a reduction in levels would be of great benefit.

In order to make these measurements we will release small amounts of organic molecules that react with oxidants such as HO and some molecules that don't react with anything. We have tagged the reactive molecules so we can tell them apart from ones that are there already into the city and will measure the levels of both reactive and inert species downwind of the release point. As these molecules disperse their level will drop because of dilution and the inert species will tell us the dilution rate, the reactive ones will drop even more as they will not only disperse but also react. By using these two pieces of information we can estimate their chemical removal rates and hence the amount of HO present.

Other measurements of pollutants and meteorology will be made at the same time and we will then be able to estimate how quickly these pollutants are removed. Computer models that contain our current knowledge of urban air quality will be compared with all the measurement data and we will then be able to test a number of hypotheses for the missing source of HO and other oxidants.

We will also carry out studies at night where HO levels are very low and a different oxidant called the nitrate radical (NO3) takes over. We have an instrument that can make measurements of NO3 and so we can compare the measurement of NO3 in one location with the NO3 experienced by pollutants as they pass through the city. In this way a detailed comparison can be made

Potential impact
Beyond academic beneficiaries identified myriad other groups will benefit from this research. First, this work addresses the issue of urban air quality by quantifying oxidation rates of VOCs along different pathways through the urban environment. Through analysis of the decay of different VOCs with different reactivities towards common oxidants, the contributions made by OH, O3, NO3 and possibly Cl to the oxidation rate can be determined. Armed with this knowledge it will be possible to estimate the formation rate of aerosol precursors. Recent work by us has proposed new routes to aerosol formation via Criegee intermediate mediated oxidation of SO2 and it will be possible to estimate this contribution via this project. Groups concerned with urban air quality, urban town planning, urban ecosystems, environment agencies, air quality management groups and ultimately groups such as Defra in the UK will want to understand the implications of this research. Outside the UK, Environment agencies in other countries will also want to assess the impact of this research on their urban air quality strategies. Hence, these data should impact on policy makers. The flow of pollutants through an urban airshed and their rate of transformation can also be used to mimic the accidental or deliberate release of chemicals and these data will be relevant to emergency response planners. Therefore, a large number of stakeholders will be interested in this work.

Second, through stakeholder meetings we will ensure that key stakeholders are aware of the upcoming elements of the research and in particular the nature and timing of field work. In this way groups can either commission additional work relevant to their own field or bring additional equipment and expertise to address a particular aspect of the project. In this way we will increase the impact of this project immediately. In the long term we will have established a range of future stakeholders in this work and in the short term we will have new insights into the analysis and interpretation of the data collected.

Third, there is a very real issue where OH buffering seems to be prevalent in polluted environments and this work will allow us to quantify the amount of OH and other oxidants a polluted plume experiences. It will provide a most stringent test of current photochemical theories and be a database that many groups interested in reactive flows will want to use.
Therefore, we believe that the primary impact will be on our understanding of the atmosphere and that this may affect future air quality and climate policies.

In the Education sector, where we place considerable emphasis, studies of this kind provide considerable stimulus for future young scientists and provide teachers with new material to broaden curricula. We have set out ways we hope to support the dissemination of these studies to this group in a direct and effective manner. These include school visits, seminars, school projects, teacher CPD, presentations at Science Festivals and writing articles aimed at these audiences published in open access sources.

Economic benefits can be envisaged, e.g. through analytical scientists, the new technology we have developed for reactive tracers could lead to new detection techniques (e.g. spectroscopic) with associated economic benefits. If these data do highlight important 'new' processes taking place in the atmosphere or quantifying existing known processes then there may be subsequent economic benefits from policies that preserve good air quality and address (even in a modest way) the issue of climate change on regional, national and even global scales. Companies and groups working in the area of reactive flows will benefit from this research.